Cross-disciplinary Research For Environmental Solution

King's' NERC-related research portfolio principally rests within the Departments of Chemistry;
Geography; Engineering; Analytical, Environmental & Forensic Sciences; and Nutritional
Sciences. King's maintains a diverse portfolio of NERC grants, most of which are concentrated
in the Department of Geography, with substantive foci on climate stress (e.g. relating to urban
risk and resilience, to rising seas) and earth observation science.
We propose a steering group (SG) to oversee the disbursement of funds, drawn from the
departments above, and including a range of career stages and backgrounds. The SG will
include those who participated in the first round of NERC discipline-hopping funding ('Round
1') to ensure knowledge continuity within the panel; we will also seek new membership of the
SG, and a female chair. We will build on the efficient and trackable award management
processes used for Round 1.